Birmingham City University and Wilmat Limited

To design, develop and exploit advanced low cost sensor and control systems for enhanced safety and efficiency of remote controlled mobile lifting and handling equipment.